AI-driven discovery for drug repurposing & risk stratification from vast-scale EHRs

Electronic health records (EHR) offer a rich, multidimensional source of data that can significantly enhance vascular dementia research. EHRs systematically capture extensive, longitudinal health data, encompassing diagnostic codes, laboratory results, medication histories, and linkage to hospital episode statistics and admissions. This wealth of real-world data offers unparalleled opportunities to investigate the epidemiology, risk factors, and progression of vascular dementia on a large scale. We plan to leverage access to a wide range of available resources summarised, including longitudinal, high-resolution, inter-sectoral data from EHR databases and densely-phenotyped studies and biobanks (e.g. UK Biobank).
The project will enhance EHR research with NLP modelling which has not been widely used for ICD codes and medical codes in this way. It will also address unmet clinical needs in the disease of interest facilitating effective clinical decisions, and novel treatment frameworks